Development of a Three Axis Accelerator using an Atom Interferometer

Back in 1991 the first successful realisation of an atom interferometer for measuring gravitational forces was built by Mark Kasevich and Steven Chu [1,2]. Within this type of interferometer, a cloud of atoms (usually sodium or rubidium) are split using two-photon Raman transitions between two hyperfine ground states. The two spatially separated clouds are then reflected and recombined with subsequent Raman pulses. The acceleration, parallel to the Raman beams, that the system undergoes will induce a path difference which amounts to a phase difference between the two atomic wavepackets. This phase difference is a measurable quantity and can be related back to the acceleration via delta-psi =k_eff aT squared, where delta-psi is the accumulated phase difference, k_eff is the effective wavevector for the Raman beams, a is the acceleration of the system and T is the time between Raman pulses. To date, atom interferometers have focused on extreme sensitivity [2 3] or high repetition rate/transportability [4,5] in mind, usually at the expense of each other. With this in mind, we propose to build a three axis accelerometer that balances the trade-off between sensitivity and repetition rate which builds upon our current one axis system. The proposed level of sensitivity is 100ng/Hz with a dynamic operational range of 0.3g and a repetition rate of 10Hz.

[1] Kasevich, M. and Chu, S., 1991. Atomic interferometry using stimulated Raman transitions. Physical review letters, 67(2), p.181.
[2] Biedermann, G.W., Wu, X., Deslauriers, L., Roy, S., Mahadeswaraswamy, C. and Kasevich, M.A., 2015. Testing gravity with cold-atom interferometers. Physical Review A, 91(3), p.033629.
[3] Rosi, G., Sorrentino, F., Cacciapuoti, L., Prevedelli, M. and Tino, G.M., 2014. Precision measurement of the Newtonian gravitational constant using cold atoms. Nature, 510(7506), pp.518-521.
[4] Farah, T., Guerlin, C., Landragin, A., Bouyer, P., Gaffet, S., Dos Santos, F.P. and Merlet, S., 2014. Underground operation at best sensitivity of the mobile LNE-SYRTE Cold Atom Gravimeter. Gyroscopy and Navigation, 5(4), pp.266-274.
[5] Battelier, B., Barrett, B., Fouché, L., Chichet, L., Antoni-Micollier, L., Porte, H., Napolitano, F., Lautier, J., Landragin, A. and Bouyer, P., 2016. Development of compact cold-atom sensors for inertial navigation. arXiv preprint arXiv:1605.02454.

Potential impact
The main impact of the proposed Hub will be in training quantum engineers with a skillset to understand cutting-edge quantum research and a mindset toward developing this innovation, and the entrepreneurial skills to lead the market. This will grow the UK capacity in quantum technology. Through our programme, we nurture the best possible work force who can start new business in quantum technology. Our programme will provide multi-level skills training in quantum engineering in order to enhance the UK quantum technologies landscape at several stages. Through the training we will produce quantum engineers with training in innovation and entrepreneurship who will go into industry or quantum technology research positions with an understanding of innovation in quantum technology, and will bridge the gap between the quantum physicist and the classical engineer to accelerate quantum technology research and development. Our graduates will have to be entrepreneurial to start new business in quantum technology. By providing late-stage training for current researchers and engineers in industry, we will enhance the current landscape of the quantum technology industry. After the initial training composed of advanced course works, placements and short projects, our students will act as a catalyzer for collaboration among quantum technology researchers, which will accelerate the development of quantum technology in the UK. Our model actively encourages collaboration and partnerships between Imperial and national quantum tehcnology centres and we will continue to maintain the strong ties we have developed through the Centre for Doctoral Training in order to enhance our on-going training provisions. The Hub will also have an emphasis on industrial involvement. Through our new partnerships students will be exposed to a broad spectrum of non-academic research opportunities. An important impact of the Hub is in the research performed by the young researchers, PhD students and junior fellows. They will greatly enhance the research capacity in quantum technology. Imperial College has many leading engineers and quantum scientists. One of the important outcomes we expect through this Hub programme is for these academics to work together to translate the revolutionary ideas in quantum science to engineering and the market place. We also aim to influence industry and policy makers through our outreach programme in order to improve their awareness of this disruptive technology.